Investigating the feasibility of applying smart fastener technology in energy, power generation and process chemical infrastructure

Smart Component Technologies Ltd (SCT) and Severn Unival Ltd (Severn) have identified an opportunity to apply SCT's leading-edge safety critical fastener management technology to flanged assets with potential application across a wide range of industries, in particular energy & power generation and process chemical industries, which Severn operate in, where the correct installation of pipework, pumps, valves, process vessels etc. and the ongoing remote condition monitoring of flanges and critical bolted joints is both performance and safety critical to the asset owners.